University of Gloucestershire and G&Z Trading Limited

To research, design and develop a smart e-Comms system to integrate info systems with 3rd party systems in real time. This will create a Big Data pool offering opportunities to add value through retaining/enlarging and opening new markets.